Oxford Brookes University And Clearview Traffic Group Limited

To identify appropriate technologies, develop supporting protocols, and test communication links, that will allow robust information transfer between road studs, vehicles and roadside equipment.